Multifunctional PAEK nanocomposites for Additive Manufacturing (F4 PAEK)

The aim of F4 PAEK is to produce novel nano-composite materials for additive manufacturing. These new materials will offer multifunctional capabilities including lightweighting, thermal and electro-magnetic properties. The initial target applications are focussed on the defence and aerospace industry but the developments have potential implications and benefits that are far reaching, bringing together the advantages of improved material properties with the design freedom and lightweighting potential of additive manufacturing.